Refurbify

VRM has developed a costing and compliance software platform, Refurbify, designed to reduce the time and cost taken to manage the retrofit of energy efficiency measures in homes.

We have applied for an Innovation Voucher to get specialist support to develop the software to support the development of off site manufactured external wall insulation through linking to state of the art imaging technology.